Maximising lasting impact for recent (fisheries), current (anthropogenic noise) and future (Cabot Institute) research programmes.

I am strategically positioned to work with Bristol research groups to maximise impact
from recent, current and future NERC-funded projects.
I will spend 70% of my time developing and delivering KE strategies for my own
research:
- Marine Fisheries and Climate Change
- Anthropogenic Noise and Marine Ecosystems
To achieve my defined objectives, I have established partnerships with policy makers,
industry, professional bodies and management, allowing me to explore economic and
policy implications of existing research, identify important future research questions,
and communicate economic opportunities and scientific findings to end-users.
With experience from these case studies, and gained training in KE (10% of my time),
I will spend 20% of my time working throughout the University as an ambassador of
impact. I will develop strategies and build networks for KE with research groups within
the Cabot Institute for Interdisciplinary Environmental Research, an initiative involving
~300 academics and ~400 external partners